Investigating Embedded Sensors and Actuators for Robotic Materials such as an Active Metamaterials

The aim of this research project is to investigate the integration of sensors and actuators within a material's lattice structure without compromising the mechanical properties of the material. The embedded sensing and actuation is designed to modulate the properties of that material, such as the effective density and stiffness. The purpose of this is to provide performance that is both adaptable to user and environmental demands and beyond what is possible with a conventional material structure alone.